The University of Reading and Henry Riley LLP

To develop processes which align emerging building information modelling and quantity surveying best practices with company procedures to demonstrate BIM compliance.